Translating Cultures: The Languages of Diplomacy between the Early-Modern and Modern Worlds

The early-modern period was foundational for modern diplomacy. Yet it was an age of religious turmoil and increasing globalization. How did diplomatic actors overcome barriers of language, religion, and culture to interact with each other? How did they use non-verbal languages (art, rituals, and space)? These are the central problems addressed by the network. They also provide a key to engagment with current practice in two senses. First, modern diplomacy faces seemingly comparable issues: challenges such as the 'Arab Spring', and even Wikileaks, have questioned a view that diplomacy is grounded on a shared understanding of international relations, especially on what constitutes a state and who controls state information. Accordingly, what can we learn today from early-modern diplomats who faced similar challenges? Equally, what can scholars learn from the experiences of contemporary diplomats dealing with 'new' states (e.g. Iraq and Afghanistan) and with cross-cultural relations. Secondly, the interdisciplinary network will eschew narrowly political accounts of diplomacy. It will bring together established scholars and early-career researchers from history, modern languages, anthropology, art and architectural history, legal history, and international relations. It will also involve members of the heritage sector (e.g. English Heritage). Together, we will analyze the social and cultural processes that contribute to creating a global diplomatic community.

These aims and objectives will be examined through four themes:

Translating cultures
How did peoples of different political and religious persuasions find common diplomatic ground? Our period was of critical importance in the history of cross-cultural relations - issues of enormous sensitivity today - as Europeans frequently engaged with 'others': Muslim, African and Asian powers, as well as competing confessions following the Reformation. Who were best qualified to bridge cultural and confessional boundaries - merchants, artists, scientists, translators?

Symbolic languages
We will assess the power of diplomatic rituals and symbols - did shared understandings emerge of how diplomats should be treated and how they should interact? What happened when rituals were challenged? Could rituals re-define the very notion of sovereignty? The non-textual languages of diplomacy included space and material culture. How did diplomats move through palaces and charged political spaces? What access did they have to each other and to sovereigns? How were diplomatic gifts and the exchange of art interpreted?

The methodologies for studying diplomatic practice
How can researchers from different disciplines and countries learn from each other and develop a robust methodological framework for the area of study? Ideas will be shared through a dedicated website and the outcomes disseminated through an edited volume. We aim to ensure that the network leads to future collaborative work beyond the life of the AHRC funding.

Between the early-modern and modern worlds
To what extent are current problems comparable to, or different from, those faced by early-modern diplomatic actors? What can early-modern scholars learn from current practitioners of diplomacy and vice-versa? Also, how can we re-interpret material culture through the study of early-modern diplomacy?

The network's potential beneficiaries will include the academic sector, the FCO and the heritage sector. First, the network will serve as a unique international hub for various research projects that are currently taking place around Europe, encompassing established and early-career researchers. The FCO and the academic network will gain mutual insights into diplomatic practice through understanding the early-modern 'models' and their contemporary counterparts. The heritage sector will benefit by fresh interpretations of assets such as palaces and other items of material culture, forming potentials for future collaboration

Potential impact
Our network will be an interdisciplinary examination of how the early-modern world acquired shared 'languages' of diplomacy. These were articulated verbally and non-verbally, at the boundaries between state and non-state power. These issues are not only of academic importance, but also have powerful resonances with contemporary diplomatic problems and also with the interpretation of key heritage assets.
The network is projected to involve participants from the public and heritage sectors, including the Foreign and Commonwealth Office (FCO), and English Heritage (EH), and we are in dialogue with the National Gallery. The network will furthermore be overseen by advisors from the FCO and EH. They will participate in workshops where appropriate, to provide keynote talks and critical commentaries on papers. They will also provide a means by which the network will identify areas for future collaborative work.
Central to the network is knowledge exchange, whereby encounters between academics and non-academics transform knowledge and practice for both. Just as academics will benefit from the stakeholders' knowledge and understanding, so stakeholders will benefit from the kinds of theoretical and methodological insights that academics bring to bear on the analysis of diplomatic practice. A clearer understanding of potential benefits can best be achieved through two examples:

The FCO's participation will be mutually beneficial. Two network participants recently served as diplomats in Iraq and Afghanistan, and have extensive experience of dealing with new diplomatic actors from different religious and cultural traditions. As an official FCO historian, Keith Hamilton will provide expertise on modern diplomatic practice. We are in discussion also with a senior employee of the intelligence services, whom we hope will particpate in the FCO workshop, adding a dimension to our work on the nature of secrecy as an element of diplomatic communication. By examining the interplay between early-modern diplomacy and current practice, we aim to inform practicing diplomats about the social, cultural and political backdrop to modern diplomacy. Many key issues facing contemporary international politics have a considerable back-story. Why, for example, do we assume that only sovereign powers could engage in diplomacy? Who was qualified to act as a diplomat? Why was secrecy a sovereign prerogative? How should diplomacy operate amongst peoples with different religious or cultural frameworks? For early-modern scholars, FCO involvement will enable us to reflect more fully on the practical issues of diplomacy, and refine our questions for future research.

The involvement of participants from EH with expertise in Historic Royal Palaces, together with the involvement of the Society of Court Studies, will inform us of how heritage assets, such as the Queen's House at Greenwich, Hampton Court, and Windsor Castle, were used as diplomatic spaces. These are key national resources that were re-shaped in the early-modern period to meet changing expectations of diplomatic practice. In turn, we hope that the network will identify ways of re-interpreting these assets today, for academic and wider public audiences. This might lead to fruitful partnerships with Historic Royal Palaces, and also with emerging projects on the continent, in particular the Palatium project in Belgium, and that at Versailles.